Upside

Our research will have three parts. First we will perform state of the art statistical modelling of CO2 intensity in UK
electricity generation. This will provide powerful statistical representations of daily variation in the use of CO2 intensive
fuels (principally coal and gas), taking into account both seasonal and within-day fluctuations.
Second, we will develop a method to generate daily carbon intensity profile predictions (for both average level and
statistical variation).
Third, we will produce a control algorithm to generate UPS recharging schedules optimised for the lowest carbon intensity.
This will provide day-ahead schedules which aim to minimise the CO2 produced in recharging the UPS fleet, by taking into
account the abovementioned statistical models.
The above statistical models and generated control policies will also be published by Upside as part of their open source
approach, adding to the rich real-time UK grid data available to the public.

Potential impact
The main impacts from Upside's cloud service, once it has been developed using the algorithms described above and has
achieved significant commercial scale, will be
1. Reduction of UK CO2 emissions through the use of stored low-carbon electricity to provide fast response to National
Grid, displacing traditional carbon-intensive and inefficient fast response generation.
2. Reduction in the amount of installed generation required in the UK to provide operating reserve, as devices such as UPS
are dual-purposed to provide this service without the need for significant capital expenditure on dedicated generation
infrastructure. This will reduce pressure on electricity customers' bills.